Justice and Utility: a philosophical study on Rousseau's criticism of commercial society

The economic freedom of working, consuming, and investing is taken as an essential human right in
modern capitalist society. However, the development of commercial society also leads to an increase in
inequality, environmental pollution, and a greater risk of economic crisis. Does commerce necessarily
bring corruption and inequality? What role does commerce play in politics? What are the dangers, as well
as the appeals of developing a robust commercial society? My proposed research seeks to answer these
questions by looking at the political philosophy of Jean-Jac Rousseau, who is regarded as the "first and
greatest critics" of commercial society (Rasmussen, 2008).
My research has two aims: to contribute to a neglected field of Rousseau studies by revealing the
sophistication of Rousseau's critique of commerce and to better understand the role of commerce in
modern politics. To achieve them, my research challenges the traditional reading which takes Rousseau
as a utopian advocate of economic autarchy against commercial society (Shklar, 1978; Starobinski,1979;
Fridén,1998). I argue that Rousseau's attitude towards commerce is more complicated than an
unequivocal rejection. On the one hand, Rousseau criticizes commerce for corrupting society by
increasing inequality and deepening interpersonal dependence. On the other hand, Rousseau views
commerce as a necessary and unavoidable practice in modern society. Rousseau regards the main
institutions and practices of commerce as indispensable parts of modern society, such as private
property rights, division of labor, and exchanges. What Rousseau mainly opposes is an expansive version
of commercial society based on the pursuit of relative wealth and unnecessary needs. To avoid the
corruption of commercial society, Rousseau takes utility, instead of profit, as the guiding principle in
people's economic life to restrain the growth of unnecessary needs. Following that, instead of viewing
Rousseau and Adam Smith as intellectual opponents, I argue that they share similar views on the
mechanism of commercial society as well as its weaknesses. Where they differ is the evaluation of
economic growth, which according to Rousseau is always accompanied by a political cost of inequality.
Moreover, due to Rousseau's double-sided understanding of commerce, his economic thought provides a
good basis to research the role of commerce in modern politics. Through the prism of Rousseau's political
economy, one can better understand the advantages and disadvantages of material progress in modern
society.